Testing social predictive processing in virtual reality

In this PhD the student will run behavioural and brain imaging experiments in which they will use VR to investigate how contextual information drives predictive expectations in relation to changes to the environment and agents within it. They will investigate if change detection is due to visual attention or to a social cognitive mechanism such as empathy. This will involve testing word recognition whilst taking the visuospatial perspective of the agents previously seen in the VR (e.g. [FKS18]). The student will examine if social contextual information originating in higher brain areas modulates the processing of visual information. In brain imaging literature, an effective method to study contextual feedback information is the occlusion paradigm [MPM19]. Cortical layer specific fMRI is possible with 7T brain imaging; the student will test how top-down signals during social cognition activate specific layers of cortex. This data would contribute to redefining current theories explaining the predictive nature of the human brain.